Reduced Human Intervention For Additive manufacturing at Large-Scale (RHIFALS)

The RHIFALS project involves three high-tech UK-based companies working in a consortium
along with the University of Warwick to improve large scale 3D printing, capable of printing
parts several metres in size.
The project focusses on improving two main areas of the digital workflow involved in operating
the equipment --thereby improving the efficiency of the system, reducing both process time
and cost. Additionally, the project will focus on the procedures necessary for mass-production
and will demonstrate the suitability of such a manufacturing approach for the future direct
production of components for automotive manufacturing.
The successful delivery of the project will help put the UK at the forefront of industrial 3D
printing technology development as well as contribute significantly to the continued strength
of its network of leading Automotive OEMs.